New techniques for logic on words

FC, the finite model version of the theory of concatenation, is a new logic that combines the elegance and expressive power of word equations with the algorithmic properties of relational first-order logic (see arXiv:1912.06110 for more information). In addition to this, FC has immediate applications in information extraction.

This PhD studentship aims to further extend our knowledge on FC, in particular with respect to efficient algorithms for evaluation and model checking, proof methods for inexpressibility, and connecting FC to related models and areas, like document spanners, Datalog, and computational linguistics. Depending on your interests and prior knowledge, you would work on one or more of these questions.